Advancing Electron Backscatter Diffraction Characterisation Techniques with a Refined Approach to Indexing via Template Matching

General overview

Electron backscatter diffraction (EBSD) is a characterisation technique used in the scanning electron microscope (SEM). EBSD allows the orientations and phases of the unit cell in a crystalline structure to be determined. Usually the patterns are indexed using a Hough transform, which can identify bands in the EBSP. The Hough, however, has shortcomings in that it doesn't take into account the finer features of the EBSP. The pattern matching approach has been introduced as a way to index EBSPs to account for the finer aspects of the pattern.

Objectives

To implement a faster and more accurate pattern matching approach to indexing EBSPs and demonstrate applications thereof.

Approach

- Update the current image cross correlation to use a fast Fourier transfer
- Demonstrate the updated indexing is accurate and precise enough to index real patterns
- Explore phase discrimination using multi-phase materials
- Demonstrate novel detector set ups using multiple detectors
- Use the new set up and indexing to determine the pattern centre of an EBSP

Novel content

- The updated Image correlation using a fast Fourier transform applied to an EBSP
- The refinement step to correct the first pass indexing
- Applying this to phase discrimination
- Using two direct electron detectors to collect and index two patterns simultaneously

Current progress

1 paper on preprint in ArXiv, currently under review in ultramicroscopy entitled "
Indexing Electron Backscatter Diffraction Patterns with a Refined Template Matching Approach." This paper demonstrates the new method of indexing and the refinement.
Preliminary data for proof of concept collected and analysed for phase discrimination using Zirconium hydride.
Sample of meteorite to use in phase discrimination polished and ready to EBSD.
Direct electron detectors tested and currently buying vacuum compatible components to use them.
Stage to hold the sample and detectors currently under construction.